KRG Antimicrobial Touch Surfaces

KRG have conducted research into the Antimicrobial efficacy of novel nano composite surfaces. The research aims to identify and result in the development of a far more cost effective and proficient continuous antimicrobial surface solution for infection control.